BOSS - Medical Waste

This project seeks to carry out the development of a prototype plant that utilises Baffled Oscillation Technology to recycle a stream of sterilised clinical medical waste from an NHS Scotland contract. A technical feasibility assessment was carried out on a lab scale rig and proved the viability of recovering high value polymers from currently incinerated medical waste. The project will see the design and prototyping of a highly innovative & first to market process that will divert significant volumes of NHS medical waste from incineration, directly saving up to 87,500 tonnes of CO2 emissions annually based on this NHS contract alone.